Cranfield University and Dunlop Aircraft Tyres Limited KTP 21_22 R3

To embed the knowledge and capabilities to incorporate a sector-leading fatigue prediction tool to allow for rapid product development and expansion of our aircraft tyre product line.